H2OforAll: Innovative Integrated Tools and Technologies to Protect and Treat Drinking Water from Disinfection Byproducts (DBPs)

Water purification and disinfection are crucial processes to provide safe water to citizens, but the low quality of water sources due to soil/freshwater increasing contamination makes this goal very challenging. Disinfection byproducts (DBPs), produced when chlorine disinfectant reacts with organic matter in water, have a serious impact even at low concentrations on the environment and human health, still not well understood. Effects on human’sliver activity and neurotoxicity were already reported. H2OforAll project aimsto assess main DBPssources and fate through the development of fast, cost-effective and accurate sensor monitoring devices and also by modelling their spread through drinking water distribution systems. In addition, DBPs toxicity and environmental impact will be studied in this project and measures will be proposed to protect drinking water chain. On the other hand, breakthrough water treatments to remove DBPs or avoid their formation during water disinfection processes will be developed, paying attention to their life cycle analysis, costs and risks. A central knowledge base with reliable data on the occurrence of DBPs in Europe and their effects will be created to increase awareness of society and governmental organizations about these drinking water contaminants in order to draw new policy responses and guidance